The role of vision in goal-oriented flight behaviours in birds

My Dphil will explore sensory-motor control of bird flight through a sensory ecology approach, with the overall aim of reaching a systems-level understanding of bird flight control. I will be focusing on the role of vision in the goal-oriented flight behaviours of obstacle avoidance, gap negotiation and perching, while also addressing how other sensory modalities may influence these behaviours. I hope that using zebra finches as a model species will also allow me to draw links to the neurobiological and cognitive basis of such behaviours.

BBSRC PRIORITY AREAS COVERED
Technology development for the biosciences
Data driven biology
Systems approaches to bioscience
In vivo techniques